University College London & The Altro Group PLC

To embed new capabilities in omniphobic powder technology to develop innovative 'easy-to-clean' slip resistant flooring and hygienic wall cladding into product lines.